HyBunk

Ports are a significant component of the UK economy, contributing annually to the UK economy £7.5B and supporting around 119,000 jobs across the country. Despite the anticipated deployment of alternative fuels at ports, their total electricity demand is to increase significantly by 2050\. The UK's Department for Transport estimates that total annual electricity demand at UK ports will rise from 20 GWh in 2016 to around 250 GWh by 2050, largely driven by shore side power demand for container vessels. Thus the need for decarbonisation at ports presents a major challenge and opportunity to the maritime sector. With hydrogen emerging as a promising solution for decarbonising various sectors, its potential is worth being explored in the maritime sector.

For this reason, H2GO Power, a London­-Based company developing innovative hydrogen­-based software and hardware solutions have joined forces with Waterwhelm, an Edinburgh-­?based innovative company developing energy ?efficient desalination and water treatment solutions to develop an energy efficient proposition towards the decarbonisation of ports. Both are assisted by project collaborator Forth Ports, one of the UK's largest port operators. Through this proposed feasibility study, the technical and economic feasibility will be assessed prior to proceeding into a full-scale demonstration of the proposed solution at a port.

The proposed solution employs a circular design for the exploitation of all of the system's available energy and material streams in order to achieve a cost­-efficient solution. The entire solution's feasibility will be assessed by using H2GO's novel AI-­enhanced software platform (HyAI) for the optimisation of hydrogen systems in terms of cost and environmental footprint. HyAI will be collecting a large amount of real-time ­data sets from Port of Leith in order to accurately simulate the proposed system's operation.

By implementing this feasibility study we will prove that the proposed system is highly beneficial for the decarbonisation of such facilities, resulting in significant public sector savings, contributing towards reaching the UK Government's decarbonisation targets, and making the UK maritime sector a global leader in sustainability. Together with the feasibility study in this project, we will produce an executive summary and results of the simulation to demonstrate the proposed solution's efficacy through the HyAI platform.

Moreover a series of dissemination events will take place to demonstrate our findings to the most relevant stakeholders in order to increase the visibility of our proposed solution.